Dynamic Smulation of Cyclic Nucleotide Sensors

This is a PhD research project in chemistry.

Cell signaling dysfunction underlies a range of conditions, including cardiovascular inflammation, type II diabetes and some cancers. This project will utilize molecular dynamic simulation to explore activation mechanisms of sensors of the cyclic nucleotide secondary messengers cAMP and cGMP. In doing so, we will identify the key ligand-protein interactions needed to potentiate signaling, and guide future drug development targeting previously unexploited protein targets.